Understanding scenes and events through joint parsing, cognitive reasoning and lifelong learning

The goal of this MURI team is to develop machines that have the following capabilities:
i) Represent visual knowledge in probabilistic compositional models in spatial, temporal, and causal hierarchies augmented with rich attributes and relations, use task-oriented representations for efficient task-dependent inference from an agent's perspective, and preserve uncertainties;
ii) Acquire massive visual commonsense via web scale continuous lifelong learning from large and small data in weakly supervised HCI, and maintain consistence via dialogue with humans;
iii) Achieve deep understanding of scenes and events through joint parsing and cognitive reasoning about appearance, geometry, functions, physics, causality, intents and belief of agents, and use joint and long-range reasoning to fill the performance gap with human vision;
iv) Understand human needs and values, interact with humans effectively, and answer human queries about what, who, where, when, why and how in storylines through Turing tests.

Collaboration with US:
Principal Investigator: Dr. Song-Chun Zhu
Tel. 310-206-8693, Fax. 310-206-5658, email: [email]
Institution: University of California, Los Angeles
Statistics and Computer Science
8125 Math Sciences Bldg, Box 951554, Los Angeles, CA 90095
Institution proposal no. 20153924

Other universities in the US
CMU: Martial Hebert Computer Vision, Robotics & AI
Abhinav Gupta Computer Vision, Lifelong Learning
MIT: Joshua Tenenbaum Cognitive Modeling and Learning
Nancy Kanwisher Cognitive Neuroscience
Stanford: Fei-Fei Li Computer Vision, Psychology & AI
UIUC Derek Hoiem Computer Vision, Machine Learning
Yale Brian Scholl Psychology, Cognitive Science

Potential impact
Not required